Predictive Representations for Task-Independent Hierarchical Reinforcement Learning

Predictive Representations for Task-Independent Hierarchical Reinforcement Learning

Research category: AI, Natural Programming Languages, reinforcement learning